Enhancing Supervisor-Led Culture Change to Address VAWG in Policing

This project builds on the College of Policing’s Leading Inclusive Teams (LIT) pilot study, a cluster Randomised Controlled Trial evaluating coordinated interventions to support police supervisors in addressing sexism and racism within policing culture. Recognising the critical role of workplace culture in shaping responses to violence against women and girls (VAWG), we propose two complementary workstreams—LIT 2.0 and a Qualitative Impact Protocol (QuIP) evaluation—to builds on pilot findings to enhance intervention design, feasibility, and impact.
Based on the process evaluation feedback and accumulated evidence from the pilot, we propose implementing LIT 2.0 with revised training, forums, an automated Pulse Check, and communication plans. LIT 2.0 will be a 3-month pre/post study in one (or more) police force.
To deepen understanding of the causal mechanisms behind behavioural change, we will integrate the QuIP methodology to reduce confirmation bias and strengthen causal claims. This robust analysis is particularly useful in contexts where multiple factors may be influencing outcomes. The QuIP will provide policymakers with more information about the effectiveness and transferability of the programme, as well as richer insights into how the LIT programme impacted local culture and policing practice in the streets.
Together, these components aim to enhance the evidence base for culture-focused interventions in policing, supporting systemic change that improves supervisors’ capacity to challenge sexism and racism. By fostering safer internal cultures, the programme contributes to more effective and empathetic policing of VAWG, aligning with the mission’s goals of prevention, protection, and justice system reform.